Epigenetic reprogramming in mammalian development

Technical abstract
The human genome sequence provides insights into human diseases and how certain characteristics are inherited in families. However the main causative factors for many common human diseases remain unknown. As an organism develops, the genome is regulated such that different genes function in different tissues and organs of the body. This is brought about, at least in part, by epigenetic information in the genome in the form of chemical modifications of the DNA and of proteins that are intimately associated with DNA. This is known as the epigenome, and different organs in the body have different epigenomes (while they have the same genome) which are important for their function. Once the organs have formed, the epigenome is normally stable, but in germ cells and early embryos, the epigenome becomes reprogrammed on a large scale. We are trying to find out how the epigenome becomes reprogrammed, and if reprogramming goes wrong, whether this can result in faulty development and diseases. Understanding epigenetic reprogramming is also important in order to harness the promise of stem cells for novel therapies of human diseases.